Engineering halide perovskites for artificial leaves

The manufacturing of artificial leaves that reproduces at larger scale what plants do when they form carbohydrates by natural photosynthesis is a grand ambition for the creation of a sustainable society. Success has the potential to cease our dependence on fossil sources for polymer syntheses, pharmaceutical manufacture, and transport applications (e.g. fuels in cars) and instead allow us to use atmospheric or flue gas CO2. The Royal Society of Chemistry emphasises this potential in the recently launched report "Solar Fuels and Artificial Photosynthesis" (2012). In line with this, the US Department of Energy has identified the photo-driven conversion of CO2 as a priority research direction and The Institution of Chemical Engineers (IChemE) has recently launched a new special interest group dedicated to alternative and renewable energy.

Many active semiconductor photocatalysts such as titania and zinc oxide have been proven to photocatalytically convert CO2. However, they offer low yields of products under sun irradiation due to their intrinsic limitations such as low solar absorption and short lifetime of photoinduced charges. To make CO2 solar photocatalytic reduction a viable and commercial technology further research on novel materials is needed.

This research project aims to develop artificial leaves with halide perovskites, novel materials of unprecedented success in photovoltaics that remain unexplored in photocatalysis because they suffer from chemical and structural instability. We will develop smart approaches to protect them from decomposition using conductive layers and moreover design and optimise the reactors and reaction conditions that favour their photocatalytic activity as well as their preservation. This way halide perovskites will become a new front-runner in the field of photocatalysis, ensuring important advances towards a more sustainable mix of clean energy and feedstocks for current and future generations.

Potential impact
Academics and centres conducting research in the renewable energy and catalysis sector will be the primary beneficiaries of this research, since they will benefit from the research outcomes on using halide perovskites to photocatalytically convert CO2 to commodity chemicals. They will benefit from the novel protocols developed to stabilise perovskites as well as from their characterisation and development, which they will be able to apply to their research to progress further. Academics broadly in chemical engineering will also benefit from novel catalysts and optimised reactors for CO2 reactions and sun utilisation.

Companies will benefit from the novel protocols developed to prepare more resistant halide perovskites for photocatalysis and from the design and development of more efficient photocatalytic reactors. In addition to contributing towards the creation of more efficient devices that use clean energy (sun), there will also be opportunities to apply both the novel materials in other technologies such as photovoltaics, lasing, sensors and diodes and the novel reactors in other technologies such as water treatment.

The general public will benefit from this research with next generation materials that produce commodity chemicals from simply sun, CO2 and water, diversifying the energy portfolio and feedstocks sources. The results of this research aim to contribute towards a more sustainable society, a circular economy, and a cleaner and healthier environment.